Space Synapse

Space Synapse Systems Ltd enables the simulation of authentic space experiences. The company is currently developing online Space and Environmental awareness experiences for both the education and entertainment mass markets.Using unique and innovative display and interaction techniques, the firm expects to roll out additional initiatives from its product pipeline to create a healthy and sustainable high growth business."Seeing first-hand the reality of the Earth in space, it is immediately understood to be a tiny, fragile ball of life, hanging in the void, shielded and nourished by a paper-thin atmosphere. From space, the astronauts tell us, national boundaries vanish, the conflicts that divide us become less important and the need to create a planetary society with the united will to protect this "pale blue dot" becomes both obvious and imperative. Even more so, many of them tell us that from the Overview perspective, all of this seems imminently achievable, if only more people could have the experience!” - The Overview Effect, Frank White.